Organometallic and Lanthanide Complexes for Upconversion Luminescence

Research into new in vivo medical imaging modalities [d-f] complexes, aiding in early diagnoses, increase survival rates, and thereby improve quality of life.